Energy Source Isolator (ESI) 2

The Energy Source Isolator (ESI) concept is entirely new. Like smoke/carbon monoxide
alarms, its intention is prevention of life-threatening incidents rather than reacting to them, as
fire extinguishers and sprinkler systems do. Unlike alarms, which are passive and rely on
human corrective actions for effectiveness, the ESI is active in cutting off the electricity or gas
automatically.
A working model of the ESI has been installed in the inventor’s home and a demonstration of
the way it works can be viewed using the following link.
http://www.silvatronicsltd.co.uk/products/residential
Having patented the ESI and received favourable testimonies from local fire/home safety
bodies for its installation in all types of dwellings, the inventor seeks proof of market before
investing in the development of ESI system prototypes for trial by interested businesses. Both
quantitative and qualitative market assessments will focus on, firstly, the business-to-business
(B2B) sales potential and, secondly, on the business-to-customer (B2C) sales potential as
follows:
• Qualitative interviews with decision-makers in insurance companies, local authority
care providers, home security businesses, caravan site and marina businesses Assess the
potential market for this type of product.
• Quantitative market assessments with owners of buy-to-let homes, people with
socially vulnerable relatives/friends living independently and householders in general – the
latter group to assess the extra value to the customer of an additional ESI facility
• From the collation and evaluation of the acquired data, the value of insurance
premium (where ESI is installed) will be determined and the relative profitability and speed to
achieve profitability in the different markets will be presented
• Assessments of the costs, timescales and funding requirements to take the ESI project
to full commercialisation with the selected interest groups